Computational Cosmology - modelling the nearby universe

The broad aims of the project are to learn about cosmology, galaxy formation and the nature of dark matter - while making use of novel cosmological simulations that replicate the nearby universe.